Combined use of novel diagnostoc tools and strategic vaccination to control bovin brucellosis in endemic areas

Technical abstract
Brucellosis imposes a vast burden on livelihoods as a result of human disease and impaired livestock productivity. Studies carried out by Guru Angad Dev Veterinary and Animal Sciences University have found seroprevalences of human brucellosis higher than 20% in selected populations in Punjab and show the need for integrated control of the disease. Control of ruminant brucellosis has been achieved with different degrees of success by applying a range of diagnostic and prophylactic tools. Researchers from The Royal Veterinary College have shown the potential impact of sustained and strategic use of existing vaccines in endemic settings and how critical it is to adapt the strategy to the level of infection and extent of animal movement. A limiting factor of vaccine-based control programs is the inability of standard diagnostic tools to differentiate between antibodies acquired as a result of natural infection or vaccination. In the proposed research we combine a detailed epidemiological study of bovine brucellosis in Punjab-including validation of novel diagnostic techniques with simulation modelling to generate evidence based on which sustainable control programs for bovine brucellosis could be designed. We will also assess incidence of human infection and economic impact of the disease through animal health economics and transactional cost economics. The results of the field studies will be used to parameterize disease transmission models and to simulate, in silico, the potential impact of different types of vaccination strategies on prevalence reduction. Field studies will also be used to evaluate conventional and novel diagnostics. Specifically, we will study a novel diagnostic strategy using assays measuring response to rLPS antigen. Overall, our work will provide evidence to inform the design and implementation of realistic and sustainable strategies for the reduction of the prevalence of bovine brucellosis and, as a result, human brucellosis, in endemic areas.

Potential impact
the project would allow GADVASU to build capacity in epidemiology,
identified as a priority area in preparatory work leading to this call. It will also
build up local diagnostic capacity for brucellosis to international standards.
Furthermore, successful completion of the project would provide the basis for
improved control of a major livestock disease that is endemic in Punjab
seriously impacting public health and compromising livestock productivity